Entrepreneurial and Innovation Ecosystems in the UK and Japan - Place-based policy scenarios and options

The proposed programme helps better understand local innovation and entrepreneurship ecosystems in Japan and the UK from international perspectives. By building a partnership between the research and policy communities in the two countries, our broad aim is to develop the capacity of local policymakers to build entrepreneurial and innovation ecosystems by focusing on possible scenarios and options for place-based innovation and entrepreneurship policies. As a cross-national team of collaborators across the UK and Japan, we have a strong international profile with a number of research linkages across Europe, North America and East Asia, looking at the diversity of the institutional contexts for innovation and entrepreneurship. We will critically examine and further develop the concept of entrepreneurial and innovation ecosystems for policymakers by including these user communities in the concept-shaping activities.

The UK and Japan are known as amongst the most centralised countries in the OECD group, although both countries have witnessed the devolution and decentralisation processes in national and local economic policies over the last two decades. While science and innovation policies have been regarded in most countries as the responsibility of central government and have strong international dimensions, local and regional governments have increasingly become important actors in shaping these policy agendas as part of the innovation and entrepreneurship ecosystems.

The following principal questions are addressed in the contexts of the UK and Japan:
- What types of policies and initiatives are needed in different places in order to build place-based entrepreneurial and innovation ecosystems?
- In what ways should different levels of governments (i.e. national, regional and local levels) work together to help support the entrepreneurial and innovation ecosystems?; and
- How do we measure the successful "entrepreneurial and innovation ecosystems"? Which of the existing methodologies are useful in practice, and promote dialogues across places as well as between researchers and practitioners?

The seminars and workshops will form the main partnership building activities across collaborators in the UK and Japan. These events will have participants from local authorities, businesses, policy organisations as well as academic contributors. We are developing the synergetic programme with ongoing interactions with local policy makers and business bodies as well as business support organisations across the city-regions in both Japan and the UK. The key aim is to facilitate international academic discussion, and to enhance cross-national policy exchange and learning. Following on our partnership building activities, the latter part of the proposed programme focuses on the development of future research programmes, by further identifying innovative methodological strategies and key stakeholders, and by engaging with international thought leaders and policy communities.

Potential impact
Our broad aim is to develop the capacity of local policymakers to build entrepreneurial and innovation ecosystems by focusing on possible scenarios and options for place-based innovation and entrepreneurship policies. As an international team, we will critically examine and further develop the concept of entrepreneurial and innovation ecosystems for policymakers by including these user communities in the concept-shaping activities. This unique approach will result in close collaborations that will influence the development of our research activities, improve our knowledge exchange, and enable us to deliver stronger impact within the academic and policy communities. By building a partnership between the research and policy communities in the two countries, we will create a platform for an advanced research programme that informs the future of entrepreneurship and innovation policy directions across multiple levels of governments. Such place-based approaches involving coordinated efforts to engage with multiple government levels will enable this project to strengthen the conceptualisation of entrepreneurial and innovation ecosystems.

The proposed programme will have three main potential beneficiaries with respective areas of impact and modes of dissemination.
Firstly, for policy makers and practitioners. Working with the local policy makers and practitioners, we will identify the nature of diverse place-based entrepreneurial and innovation policies and appropriate methodologies for their evaluation.
Secondly, for those particularly interested in fostering support infrastructures surrounding the ecosystems. We engage with business support organisations (e.g. incubators, accelerators, SME business advisories) to identify factors for entrepreneurial growth in specific places given different national contexts and socio-economic environments.
Thirdly, for those interested in the 'theory and practices' of ecosystem concepts. We critically evaluate the entrepreneurial and innovation ecosystems as a conceptual and policy framework to be adopted in different national contexts. Outcomes will be presented at an international conference in November 2019 and will be published for further dissemination.

We are developing the synergetic programme with ongoing interactions with local policy makers and business bodies as well as business support organisations across the city-regions in both Japan and the UK. Collaborative partners include the Scottish Government, Scottish Enterprise, Entrepreneurial Scotland; the Welsh Government, Innovation Wales, Innovate UK, LEP Network in England and different types of city-regions in the UK; local authority professionals and national policy makers in Japan.

The seminars and workshops will provide opportunities to engage with policy and business communities cross-nationally and exchange policy options and scenarios, based on their cutting-edge knowledge of business and policy practices. Through the proposed programme of activities, we build collaborative and sustainable communication channels between local government bodies in the UK and Japan, that will continue after the life of this proposed programme of activities. This will be done by working closely with the Japan Local Government Centre in London and the Council of Local Authorities for International Relations (CLAIR) in Japan to create opportunities for cross-national policy-research exchange and learning. To build wider international networks and cross-national policy leaning opportunities we create a partnership with an international body, Centre for Entrepreneurship, SMEs, Regions and Cities, the Organisation for Economic Cooperation and Development (OECD).